How does metabolic heterogeneity drive antibiotic tolerance/ resistance in Mycobacterium tuberculosis

How does metabolic heterogeneity drive antibiotic tolerance/ resistance in Mycobacterium tuberculosis